University of Warwick and Det Norske Veritas Limited

To develop state-of-the-art approaches and tools for fire and explosion assessment of offshore facilities with particular emphasis on the concept and pre-FEED stages of development.